Development and field deployment of self-powered environmental IAQ sensors for early detection and management of residential and occupational health hazards

It is well recognised that indoor air quality (IAQ) is an issue given the range of air pollutants present and the amount of time people spend indoors. Key air pollutants include CO2, VOCs, fine particulates, mould spores, CO and NO2 all with impacts on human health. Indoor air quality IAQ is influenced by weather, outdoor air quality, the season, the occupancy (e.g. public vs residential) and their behaviour/activities, the age and design of the building and the various pollutant emitters. There is a lack of measured IAQ and related parameters e.g. temperature, humidity and ventilation rate in most buildings and a lack of awareness of the variability within longer term averages. Measured data on a range of pollutants is needed to cover the available strategies of reducing the sources, improving the ventilation via whatever options are available and to support educating the occupants and building managers on these. Occupant's ventilation behaviours are predominantly driven by thermal comfort and energy consumption. Sensors are critical in delivering improvements but, beyond some smart buildings with sophisticated HVAC systems, are rarely deployed due to the cost of retrofitting and maintenance and the challenges of extracting actionable insights from the measured data.

Lightricity has a prototype wireless indoor-environment sensor platform that is ready for deployment and could play a significant role in enabling the delivery of improved IAQ. Currently it measures CO2, temperature, humidity, light level, air pressure and can communicate wirelessly via Bluetooth LE or LoRA to fit different restrictions on gateway location. Importantly it is entirely powered by harvesting indoor light (e.g. LED) to enable easy fit-and-forget retrofitting and never needing to change a battery for lowest possible maintenance effort and cost. This removes a key barrier that has limited uptake of indoor air pollutant measurement. With its modular design we can add additional air pollutant sensors (for VOCs and fine particulates) along with enhanced data analysis to provide actionable insights to occupants and landlords.

The project will focus mainly on scaled trials of our device in indoor environments where IAQ monitoring is most lacking and mitigation of air pollution can be managed through informed choices based on much better IAQ information. We have confirmed trial partners Blenheim Palace & Estates and Oxford Brookes University, both of whom wish to understand, monitor and mitigate indoor air pollutants, particularly in residential and leisure settings where automated ventilation options are limited.